Youth economic activity and health (YEAH) monitor

This project Youth Economic Activity and Health (YEAH) will address the UK's need for robust evidence on the pandemic's consequences for youth employment, learning and wellbeing. YEAH will address five related research issues:
1. Successful transitions
2. Future planning and optimism
3. Workplace learning
4. Internship and student knowledge exchange
5. Youth employment support initiatives.
Using existing and new data, we will examine successful transitions from school into jobs and post-18 education; investigate the relationship of future optimism and career planning with youth wellbeing; analyse the consequences of the pandemic on internship provision and training, and track local employment support provision and careers education initiatives.
To contextualise British trends and to explore the potential for policy programmes, we will compare changes in youths' job market transitions and career planning in the UK with detailed findings for Germany and broader trends in the Canada and Ireland.
To address our research questions, we will commission a survey of 16-24-year-olds in Britain, conduct interviews with local labour market stakeholders and young people, and analyse a range of existing secondary quantitative data investments.
The project will address social inequalities in the epidemic's impact and assess varying prospects for recovery among places and socio-economic groups defined by age, gender, ethnicity, educational attainment and job skills. Taken together the research will illuminate how future career planning, job-related skills acquisition and local employment support initiatives can come together to help young people to maintain employment, get back to work, and develop productive skills. In so doing, it will examine potential mechanisms to avoid long-term 'scarring' effects for careers and lifetime earnings.